Single Molecule Nuclear Magnetic Resonance Microscopy for Complex Spin Systems 4DNMR

Nanotechnology is emerging as a key area to address global challenges in health, energy, environment and information technologies.
However, we are still investigating most nanomaterials with bulk techniques, averaging over large samples, instead of looking at one
single nanostructure with true nanoscale sensors. Particularly, Nuclear Magnetic Resonance (NMR) as our workhorse for bio/chemical
synthesis and medical imaging is inherently limited to bulk samples. The most fundamental challenge, to turn NMR from an ensemblemeasurement technique (Commercial NMRs typically have a sensitivity of billions of molecules) into a nanocale technique remains
unsolved. In this project we will overcome this challenge by reaching single molecule sensitivity, thus converting NMR into an imaging
technique thanks to the exploitation of the unparalleled atomic resolution of the scanning probe microscopy (SPM) technology. This
breakthrough will be based on resonant, high frequency, electro-magnetic excitation and readout including important advances in GHz
technology. We will use the capabilities of the novel technology to demonstrate detection of single spin NMR and to test the limits
of our understanding of nuclear-electron interactions, probing the physics of molecular nanoobjects, 1D carbon nanoribbons with
delocalized coherent states, and 2D atomically-thin magnetic materials. This novel technology will not only open up new fundamental
scientific insights but should also have a strong impact in the markets of NMR and SPM. In this context, the project will be a keystone,
demonstrating the novel platform conceived as a versatile upgrade for commercially-available SPMs, that can routinely operate in various
environments (vacuum, ambient, liquid) with a variety of molecules and materials